Productivity, Family Planning & Reproductive Health: an inter-disciplinary study in Burkina Faso

Our study focuses on the impact of reproductive health on women's economic empowerment at both the household and individual levels in Burkina Faso, a country in Sub-Saharan Africa with high fertility, high unmet need for family planning and high female labour participation. The ultimate aim of this research project is to conduct multi-disciplinary research on the impact of pregnancy on income-generating and non-income-generating production in Burkina Faso; and to investigate how investments in reproductive health might contribute to reducing poverty and fostering economic development and equity.

The proposed project consists of three interlinked study components:

Study A: will be a secondary analysis of existing data (collected by Immpact) on the productivity costs of pregnancy and childbearing.

Study B: will collect primary quantitative data on reproductive health, family planning behaviour and productivity in a prospective cohort.

Study C: will be a qualitative, ethnographic analysis of women's reproduction, productivity and empowerment. Study C will be nested within the prospective cohort of Study B, allowing us to link to the quantitive data. We will also interview the husband/partners of these women, to enable us to explore men's perspectives and roles.

The three studies provide complementary information. Our mixed methods approach will allow us to triangulate data from different sources and explore the key issues from the perspectives of each key discipline represented in the team (demography, economics, anthropology and epidemiology). Analysis of the Immpact data (Study A) gives us access to a rich data source on the direct and productivity costs of delivery. However, Immpact did not collect information on a number of key variables (most importantly family planning); therefore we propose to collect primary prospective data (through Studies B and C) to supplement the findings of Study A.

The main project outputs anticipated are:
(i) increased knowledge and understanding of the relationship between reproduction and production in Burkina Faso
(ii) policy & practice-relevant results published in at least three open-access peer-reviewed publications
(iii) two archived datasets (1x quantitative, 1x qualitative) available to other researchers for future analysis
(iv) increased capacity in Burkina Faso.

Potential impact
We expect our results to have direct relevance to economics, health and development professionals, and other societal stakeholders, working in the governmental and non-governmental sectors since our findings can be used to develop interventions to assist households in preparing for birth and the postpartum period, and to promote effective family planning methods after childbirth. Also, as a representative of a NGO specialising in family planning told us during the our planning workshop, the study results could help demonstrate the economic advantages of vigorous family planning provision to the pro-natalist government. We have decided to include the perspectives of husbands/partners in Study C in order to increase the relevance and transferability of our results, since men play an important role in decision-making related to fertility and women's work in Burkina Faso.

To ensure our results are applicable to policy and practice at the country-level we have adapted our original research proposal in response to feedback received from PopDev reviewers and from stakeholders at our planning workshop, held in Ouagadougou in May 2012. We have also planned ongoing communication activities to keep interested parties updated on progress. Our plans for stakeholder engagement are detailed in the full proposal attached. In brief, our target groups are:

In Burkina Faso:
1. Research participants and their communities
2. Regional and national policy-makers in key departments (Health, Promotion of Women, Work & Social Security).
3. Interested Members of Parliament, in particular female MPs
4. Local bureau of international organizations (such as UNFPA, WHO, World Bank)
5. NGOs working in reproductive health and/or family planning, e.g. ABBEF; MSI; White Ribbon Alliance.
6. Health workers who provide reproductive health services
7. Local researchers (e.g. from Association Koasanga, IRSS etc)
8. National and local media

Internationally:
9. Policy makers working in relevant multilateral organisations, including the WHO working group on maternal morbidity
10. Donor organisations, particularly those working on gender issues and reproductive health
11. Wider community of academics

Ongoing communication activities will be targeted to the stakeholder group throughout the study, but with more concentrated activities during the planning phase (December 2012-April 2013), the dissemination of Study A (May-June 2013), and the dissemination of Studies B and C (July-November 2014). For policy makers these will include face-to-face meetings, e-mails with study updates, bilingual (French/English) web pages hosted on our institutional websites, and the production of at least one policy brief (sent to key stakeholders and made available on the website). One of the participants at our stakeholder workshop presents a regular radio programme discussing women's issues; broadcast in a number of local languages, and we discussed disseminating our findings via such media. VF was interviewed after the workshop indicating strong journalistic interest.